The University of Sheffield and Prince Minerals Limited

To develop novel glass flux lubricants and glazes for use in high temperature metal forging, extrusion and related protective coating applications. To include the investigation of underlying structural mechanisms and the development of improved and new, innovative products.